University of Aberdeen and Claxton Engineering Services Limited KTP 22_23 R1

To deploy computational modelling to optimise the deep-water cutting performance and efficiency of a novel underwater laser cutting technology for specialist Oil and Gas decommissioning operations.